RACES - Recycled Advanced Composite for Energy Storage

In the drive toward sustainable aviation, this project demonstrates a clear route to recycling of currently wasted carbon fibre for use in secondary aircraft structures. By demonstrating the performance of wasted carbon fibre materials in high-performance components through advanced compression moulding, the project will provide a path to true circularity in aerospace manufacturing.